Creation of Networked store of specimens and bacterial isolates for industry and academia

The study of antibiotic resistance the development of new devices to diagnose requires access to specimens and isolates from clinical samples. Without studying these isolates there is only a selective knowledge of resistance mechanisms slow development of prototypes for novel diagnostic devices. Southwest London Pathology microbiology laboratory is a large centralised routine diagnostic laboratory that serves over 6 hospitals and over 200 GP surgeries. It processes around 1.5 million specimens a year and is the ideal place to locate such a facilty. With the creaton of a large (2.5 x 3m) walk in -20°C freezer we will storage of over 200,000 isolates. We will integrate a large and easily accessible collection of bacterial isolates and samples that can be used by researchers and industry into this large networked routine NHS laboratory. This will supplement national collections and greatly help UK academics and industry develop new methods to detect and fight antibiotic resistance. The ability to have anonymised samples with attached to data and resistance patterns will greatly improve research and development to combat antimicrobial resistance in the UK.